Creating Cultures of Belonging and Accountability in the Arts Sector: A digital anti-racist toolkit and training for arts and creative sector organisations.

_The What If Experiment is translating our proven in-person anti-racism training, 'Zesting: Shedding the Top Layer', into a comprehensive, scalable digital toolkit and online training. The digitised training translates and evolves our eight-week in-person training into an interactive digital setting, to be more scalable and accessible to arts and culture sector organisations. The new digital 'Zesting' training will be a licensable product, providing core concepts in an approachable digital medium with evergreen resources for review and exploration. The digitised 'Zesting' will act as both a standalone offer to new customers, as well as the introductory phase for our strategic partnerships which require foundational training before embarking on anti-racist organisational transformation. Digitising our basic, introductory offer will enable cultures of belonging and accountability to be accessible to more organisations, allowing anti-racist reimagination and transformation to be ever-more accessible and achievable to the UK creative sector._